M1H Zero Carbon Hydrogen Internal Combustion Engine

The M1H Hydrogen internal combustion engine (ICE) is considered the next generation replacing the use of gasoline and diesel fuels. SheedTech has successfully built the Hydrogen ICE utilising the Innovate UK Fast Start Grant, Cardiff University Engine Casting, iNetic Ltd funded engine components and workshop facilities in November 2022 to June 2023\.

Our engine technology differentiates itself from the hydrogen fuel cell; the H2 gas is injected for combustion inside the engine to produce the necessary power for several applications, including light-duty vehicles, small marine vessels, and motorbikes. The M1H engine which only produces water (H2O)and nitrogen oxides (NOx) as compared to the harmful exhaust gases of the conventional Internal Combustion Engine.

In addition to our technical experts including sub-contractors the supporting organisation (iNetic) posses years of experience in the engine and alternative fuels technologies. Our team is expert in project management, resource management and risk assessment for sizable engineering projects. We would like to further enhance the injection system for our M1H engine. It will include the programming on the electronic control unit (ECU) of the engine, provision of hydrogen gas supply system, integration of specialised injectors, optimisation of injection timing, and solve the in-cylinder combustion issue to run well on hydrogen gas. In this final stage of the project our aim is engine testing and customer validation.

There is an energy crisis around the world due to current political situation globally. In current, scenario it is crucial to switch to an alternative means of energy for transport sector. The governments around the world are investing to build infrastructure hydrogen filling stations. Our innovative project will be an immediate response to UK government zero emission policies.